Train and Station Cleaning Optimisation and Management

Train cleanliness has taken centre stage in the last 12 months as rail users demand safe travel during and post the global Covid-19 pandemic. What was once a sufficient cleaning reporting process must now be optimised and extended beyond internal use to bring confidence to passengers and staff.

The project will make available a full end-to-end cleaning management software system which will seamlessly integrate to existing TOC infrastructure. The system will record all cleaning activities from in-service cleaning to deep, overnight cleans/sanitisation. All outputs will be made available to applicable staff for simplified monitoring and process improvements, and to passengers to alleviate potential concerns for individual health and wellbeing, therefore reducing travel anxiety, leading to measurable uplifts in passenger comfort and confidence.